GRIPS ( Grid Resiliency through Intelligent Photovoltaic & Storage)

Swanbarton will lead a project with Gham Power, Practical Action Consulting, HiT Power Limited and Scene Connect to improve access to clean, reliable energy in Nepal. Improving electricity supply reliability and increasing renewable generation penetration will both reduce pollution and support economic growth.

Gham Power will install an integrated solar PV and dual chemistry battery power supply system on a site in the Kathmandu valley to trial innovative new power control and monitoring systems. Swanbarton, leaders in energy storage and microgrids, will provide innovative battery control technology. HiT Power Limited will provide an advanced switch and a seamless grid-forming power conversion system. Scene Connect will provide an advanced distribution network monitoring solution. Practical Action Consulting will assess the solar PV and energy storage market, carry out a gender audit and write an action plan to promote training and development to meet targets for gender and social inclusion, and study the impact of the growth of the clean energy sector on recruitment and employment in the workforce.